Robert Gordon University and Mintra Training Portal Limited

To develop a multi-layer authentication platform to enable secure remote invigilation, using advanced machine vision and machine learning algorithms to authenticate users who sit online exams remotely and to monitor their performance during the exam period to identify ID Fraud/other abnormalities.